Amblios Club: Human-Centred AI and Gamification for Amblyopia Self-Care

We propose to develop a software suite that encourages children with amblyopia (lazy eye) to wear therapeutic eyepatches. Our approach can focus and control attention and help children to keep motivated during difficult and time-consuming tasks. An appropriately designed software can provide motivation and rewards, and thus reinforce commitment and increase compliance. Such interactive approaches have already been demonstrated to have a positive correlative change on user behaviour in asthma ,obesity, general health care provision for young people, and particular vision-care for young people.